Topics in low dimensional topology

We shall define, study, and use modern homological invariants in low dimensional topology in order to derive new and interesting consequences for the geometry and topology of low dimensional manifolds and their knottedness.